Multi-Route DataFactory for Direct Compressed Products

Building a multi-route CPS to assess and optimise the manufacturability of direct compressed products, from crystalline powder blends to ASDs.
Drug product formulation is a vital step in the translation of new chemical entities into safe, effective quality formulated medicinal products that can be produced cost efficiently and easily administered to patients. With a wide range of potential manufacturing routes, excipient grades and formulation approaches to achieve the target dose of each new chemical or biological entity, this presents several challenges to the design and production of new products. This project will develop a self-driving cyberphysical manufacturing and testing system for directly compressed tablets and capsules to meet product manufacturability, stability and performance requirements in a resource-efficient manner. Results from this self-driving cyberphysical system will be used to develop improved models for mechanical and performance targets of pharmaceutical tablets and capsules.